Effective milk processing with variable composition

This project is will deliver a step change to the capability of milk processing technology at Nestlé. It will deliver consistent high quality output, irrespective of the specification of the incoming milk. The Nestlé plant at Dalston in Cumbria has developed a number of innovative processes to produce a variety of milk powder based products. A key element is the processing of milk solids and in particular the extraction of protein to create the an optimum end product. This project will explore the complex process control system and identify the interaction of milk composition on the performance and efficiency of the system. Using inline composition analysis instrumentation integrated with the control system, the project will deliver a system producing consistent ‘in-spec’ product which automatically compensates for milk quality and optimises the use of the milk and other raw materials and minimises the current high levels of waste including rework, scrap product and excess labour and energy charges.